Rural Energy Resilience

How can rural communities harness the opportunities in the transition to Net-Zero to improve energy resilience and mobility? The Rural Energy Resilience project builds on work carried out on earlier IUK projects to develop a package which links rural car clubs, community buildings, local renewable generation and Distribution Network Operators (DNOs), unlocking value across 5 use cases with 3 different UK built V2X technologies (AC, DC CHAdeMO & CCS):

1. _Rural Car Clubs_ - reducing charging costs from using local renewables and generating revenue by selling energy back to sites and the grid from vehicle batteries. This improves the viability of rural car clubs, improving mobility allowing people to access leisure and employment opportunities, reducing the need for second cars and compensating for poor rural bus services.
2. _Community Buildings_
a) battery storage on vehicles for their solar PV renewables, reducing their energy bills.
b) backup power during powercuts for their resilience centres - using a vehicle battery to boil kettles & charge phones.
c) EV chargepoints for villages which are overlooked by most chargepoint operators (CPOs).
3. _DNOs_ interested in flexibility services where the network is constrained_,_ saving revenue on network reinforcements_._

Individual use cases are not commercially viable, but stacked together they generate a moderate commercial return plus significant social and environmental impacts. The key research question is how do these use cases work together in a real world trial.

The trial brings together a strong partnership of commercial and third sector partners:

* JLJ Community Initiatives (JLJ) work in partnership with Blackhall Mill Community Association (BMCA) Car Club and will deliver practical trials the project - using EVs to export power back to the community centre. Cybermoor (CYB) has been working with 14 other locations, identified during survey work over the last 3 years with Local Authorities, Community Groups and Commnity Renewable Energy Operators.
* Charge my Street (CMS), a CPO, will work with Indra (CHAdeMO DC & CCS AC) and Entrust Microgrid (CCS DC), UK V2X chargepoint manufacturers to operate trial locations. Fuuse will develop the software to manage the interactions and meter the energy flows between the stakeholders, reconciling them to allow simple billing. Milliamp (MIL) will test security of the hardware and software with end users in the project.

The portfolio of use cases and technologies will be evaluated - to get identify critical success factors for scaling V2X roll-outs and reduce the time to market.